Cyber Security - Innovation Voucher application

Graffica Limited is a Software company which has developed a range of operational, simulation, prototype and training systems for the Air Traffic Control industry. In particular Graffica’s Simulation Platform provides a range of real-time air-traffic modelling tools which are of a modular design and that have been well received by the market. In 2008, the company decided to diversify and transfer its know-how and technology to the railway sector where it has been applied to managing complex parts of a railway network such as the Thameslink , together with its feeder networks, and to the East Coast main Line.The Graffica HERMES Rail Simulator offers high fidelity train performance modelling while at the same time it can offer functional breadth by modelling driver, signaller and passenger behaviour along side emulation of the most modern signalling systems. Hermes offers the rail operator unprecedented scope in modelling the complete railway environment.Graffica has put in place security controls to protect our equipment, information and IT system. However, the company would greatly benefit from an external expertise to assess the company’s information security and risk management to protect the companies working processes, software configuration, IPR and to enable safe and secure remote working for staff.